DER Centres – A National Network of PEMD Centres of Excellence

Capital funding relating to the offering to industry/businesses and
support to Small Medium Enterprises in the Power Electronics,
Machines and Drives Sector.
.
The additional funding of £16.6m (FY22/23) will be used to purchase
additional equipment at the DER-IC as specified in the Delivery Plan.